’Assessment and characterisation of waste fines for use as a soil condition

Led by our core values ‘recover, divert from landfill, recycle’, Kenny Waste Management processes in excess of 10,000 tonnes of waste each month from a whole cross-section of waste producers. We specialise in the provision of bespoke Waste Management Solutions and skip hire for over 25 years. We support clients across the UK, ranging from blue chip multinationals to SMEs in their aim to dispose of waste in an environmentally safe and controlled manner. With one of the most comprehensive and efficient waste recovery and recycling plants in the area, we are able to offer tangible environmental and commercial benefits to our customers. This project will be a significant step in innovation for the waste recycling sector. Waste fines are a major problem for waste handlers like ourselves and developing a protocol to help screen out potential contaminants is crucial for us to re-use well over 50,000 tonnes of waste material each year! Our aim is to develop these materials as a suitable substitute soil which our company can market and divert significant quantities of waste from landfill.